Good Grief

Context:
While grief is not a medical condition, it is crucial that people feel supported in bereavement; yet, sadly this is often not the case. Support services are over-stretched and private counselling too expensive for many. It is this problem which Good Grief aims to alleviate. We use diverse online and in-person methods and collaborate with therapists, artists, and people with lived experience to offer events and courses for bereaved people and professionals.
Since launching our first Festival in October 2020, Good Grief has reached over 30,000 people, across 250 events and 2 pilot courses. Approximately 60% of our users are bereaved people; the remainder are professionals. Our evaluations demonstrate that our festivals make a positive difference, e.g. over 75% report increased confidence talking about grief.
The challenge the project addresses:
Grief affects us all and yet people often struggle to talk about grief and death. A third of UK adults don’t know how to start a conversation after a bereavement. Bereaved people not only feel isolated and stigmatised, but often face barriers to accessing
support, e.g. cost, accessibility or feeling therapy isn’t ‘for them’. Professionals are keen to support bereaved people, but don’t always have the time or resources for expensive in-person training. Good Grief addresses these problems, widening access to research about grief and bereavement, and providing inexpensive support and education.
Aims and objectives:
- To conduct market research with bereaved people and professionals to inform our course strategy
- To write a business plan to achieve sustainable growth and enable future employment of a chief executive
- To hold two in-person meetings to discuss our business case, inviting potential board members of our social enterprise
- To design and pilot a new course with added educational components and an off-the-shelf version
- To explore platforms providing as user interface for our training, integrated with our website: goodgrieffest.com
Potential applications and benefits:
Good Grief aims to provide events, education and resources that will help to create a more grief literate and compassionate society. We offer courses with leading experts on relevant specialist topics in a convenient format (webinars with recordings available immediately afterwards), as well as YouTube playlists of related content. By normalising grief and presenting different perspectives on the subject, Good Grief offers something unique, and can help support improvements in societal attitudes to these universal topics.